Nilor

As an organisation working at the bleeding edge of the creative tech industry - AI, generative and latent space tools have been edging into our workflows, helping improve efficiency, turn around time and most importantly communication and process between peers.

We are focused on harnessing the power of generative AI to forge a new collaborative platform that not only democratises the creative process but also amplifies the quality and volume of creative output.

Nilor will integrate AI -- generative, latent space technology. We aim to significantly reduce the resources of time and capital traditionally needed to evolve an idea into a polished conceptual design. Implicit in our vision is the belief that extended reality (XR) will emerge as the preeminent interface for interaction within this tool, providing an intuitive and immersive avenue for creators to realise their visions. There is currently no tool or platform for creative focused businesses to use and integrate generative AI into their workflows, collaboratively.

Nilor will introduce an application layer made for creative businesses. Offering an immersive XR experience tailored to collaborative design processes, designed from the ground up with generative AI as the foundation, not an addition. Nilor represents a disruptive approach that leverages existing, cutting-edge generative AI and distributed system technologies within the domain of spatial computing and XR for creatives. It also expands the total available surface area of possibility within the creative industries by making the creative process more accessible. We are committed to using publicly available AI APIs from trusted parties, like Stability AI and OpenAI, ensuring compliance with the latest standards for ethical AI use and data privacy.